University of Sunderland and Cellular Solutions (North East) Limited

To develop a platform agnostic business intelligence software development suite to take advantage of a strategic business opportunity in productising previously bespoke software customisations.